How hypoxia regulates the histone methylation cycle, role of the MAT2 complex

Our research will explore how hypoxia, a state of reduced oxygen availability, influences the intricate world of epigenetics. At the heart of this exploration lies the Methionine Adenosyltransferases (MATs) and their product, S-Adenosylmethionine (SAMe), a key methyl donor in cells.
The project will determine the impact of hypoxia on SAMe levels by utilizing cutting-edge biochemical and metabolomic techniques to unveil the alterations in SAMe levels induced by hypoxia in various cellular contexts.
It will decode the impact of hypoxia on the MAT2 Complex, by employing advanced biochemical techniques such as Immunoprecipitation and Mass spectrometry to unravel the intricacies of the MAT2 complex under hypoxic conditions and follow it by structural characterisation of altered MAT proteins.